Powertrain for zero emission HGVs

Arcola Energy has developed hydrogen fuel cell electric (FCEV) powertrains for buses, and integrated and tested on a double deck bus with manufacturer Alexander Dennis (ADL). We have demonstrated the target zero-emissions range of over 200 miles with vehicle mass lower than diesel hybrid buses and well-to-wheel CO2 emissions 30% lower than diesel even on fossil fuel-derived hydrogen. We have established a co-development partnership with Optare and now taking orders for significant numbers of buses in the UK and internationally.

The project follows on from this previous R&D and adds value by transferring the technology to an additional vehicle type, opening up the heavy good vehicle sector starting at 18t and upwards for wide market opportunities.

The initial vehicle is an 18t gritter, directly addressing a customer need for winter resilience vehicles where payload and non-stop operation are critical. We expect this to be a global first fuel cell electric vehicle for this application, and to enable rapid adaptation of 18t truck chassis to other body variants and to demonstrate the potential for the technology for other heavy vehicles.